Enhancing LLM-based Code Generation with knowledge

Overview:
In the evolving landscape of automated code generation, the project aims to elevate the capabilities of Large Language Models (LLMs) like GPT-3.5 and GPT-4. Traditional approaches in LLMs focus on mimicking programming from extensive datasets, often hallucinating code that is plausible but not necessarily correct in terms of compilability and functionality. This could be attributed to many factors, such as lack of context information, lack of domain information, and failure to perceive the rule of the programming language processors. This project seeks to bridge this gap by ensuring that the generated code is not only plausible but also compilable, runnable, and adheres to high standards of correctness. The strategy involves an innovative blend of learning-based (e.g. LLMs) and rule-based (e.g. knowledge graph) methodologies, focusing on the integration of programming language processors and detailed compiler feedback within the LLM framework.

Objectives:
The primary goal is to refine the generated code of LLMs, transforming it from merely plausible to reliably correct and functional. This involves ensuring a portion of the generated code is free from errors and passes stringent compiler and runtime tests. Additionally, the project aims to incorporate domain-specific considerations, particularly in areas like cybersecurity, where factors such as safety and privacy are paramount.

Methodology:
To improve LLM's code generation performance, the project is mainly focused on three aspects:
1. Input preparation:
This phase leverages the prompt-driven nature of state-of-the-art models like GPT-3.5 and GPT-4. Inputs are enriched with knowledge derived from programming language processors and comprehensive code quality metrics, influencing the LLM to generate more accurate and rule-compliant code.
2. Model processing:
Fine-tuning with Emphasis on Syntax and Feedback: The LLMs are fine-tuned using datasets that heavily emphasize syntactically correct code along with compiler feedback, enhancing the likelihood of generating correct code.
Integration with Compiler API: A key innovation is embedding the knowledge of the compiler into the LLM workflow. This allows real-time feedback on the generated code, enabling immediate error detection and correction.
3. Output presentation:
Post-processing techniques are applied to the generated code, providing feedback not only on compilation but also on the execution of test cases.
A feedback loop is established through retrieve-based prompt enhancement for continuous model learning and improvement based on this comprehensive post-processing feedback.
Static code checking is applied by comparing the facts stored in the knowledge graph.

Challenges:
The project faces several challenges, including translating programming language processors (e.g. compiler and interpreter) into a set of facts, the assessment of code quality in vast public code repositories, how to present the facts of code in a knowledge graph, the difficulty in learning and applying diverse coding rules and standards by LLMs, and the complexity of creating comprehensive test cases that cover all potential scenarios.

Impact and Conclusion:
This project is poised to revolutionize the field of automated code generation. By ensuring that the code generated by LLMs is not just syntactically plausible but functionally robust and adherent to domain-specific standards, it has the potential to transform software development and maintenance across various sectors. The integration of advanced machine learning techniques with a nuanced understanding of programming languages and compilers sets a new benchmark in the realm of automated code generation.